Efficient Energy Management in Energy Harvesting Wireless Sensor Networks: An Approach Based on Distributed Compressive Sensing

Future deployments of wireless sensor network (WSN) infrastructures for environmental, industrial or event monitoring are expected to be equipped with energy harvesters (e.g. piezoelectric, thermal or photovoltaic) in order to substantially increase their autonomy and lifetime.

However, it is also widely recognized that the existing gap between the sensors' energy availability and the sensors' energy consumption requirements is not likely to close in the near future due to limitations in current energy harvesting (EH) technology, together with the surge in demand for more data-intensive applications. Hence, perpetually operating WSNs are currently impossible to realize for data-intensive applications, as significant (and costly) human intervention is required to replace batteries.

With the continuous improvement of energy efficiency representing a major drive in WSN research, the major objective of this research project is to develop transformative sensing mechanisms, which can be used in conjunction with current or upcoming EH capabilities, in order to enable the deployment of energy neutral or nearly energy neutral WSNs with practical network lifetime and data gathering rates up to two orders of magnitude higher than the current state-of-the-art.

The theoretical foundations of the proposed research are the emerging paradigms of compressive sensing (CS) and distributed compressive sensing (DCS) as well as energy- and information-optimal data acquisition and transmission protocols. These elements offer the means to tightly couple the energy consumption process to the random nature of the energy harvesting process in a WSN in order to achieve the breakthroughs in network lifetime and data gathering rates.

The proposed project brings together a team of theoreticians and experimentalists working in areas of the EPSRC ICT portfolio that have been identified for expansion. This team is well placed to be able to develop, implement and evaluate the novel WSN technology. The consortium also comprises a number of established and early stage companies that clearly view the project as one that will impact their medium and long term product developments and also strengthen their strategic links with world class academic institutions. We anticipate that a successful demonstration of the novel WSN technology will generate significant interest in the machine-to-machine (M2M) and Internet of Things (IoT) industries both in the UK and abroad.

Potential impact
The research work will offer a range of new sensing/monitoring capabilities that will have an impact in various industry sectors as well as the wider society. In particular, the ability to perform continuous and ubiquitous energy neutral or nearly energy neutral sensing/monitoring of the environment, infrastructure and aspects of future cities will transform the economy and society.

Of particular relevance, and in addition to the academic impact due to the ground-breaking nature of the research work, we also anticipate to be able to contribute to the domains:

1. The smart infrastructure and construction industry: We expect to make an impact on the smart infrastructure and construction industry within the UK and worldwide. In particular, we envisage that the Cambridge Centre for Smart Infrastructure and Construction (CSIC) together with its partners will be able to leverage the proposed technology to effect radical changes in the management of civil infrastructure and construction.

2. The digital economy industry: We also expect to make a significant impact on the growing Machine to Machine (M2M) and Internet of Things (IoT) industries within the UK and worldwide. In particular we anticipate that the research will have a significant economic impact on our industrial partners as they expand their presence in the M2M and IoT space. STMicroelectronics, Thales, Fujitsu and AquaMW will be in a good position to translate the research ideas into products in order to secure a competitive advantage in their respective markets.

3. The utilities and other industries: The ability to conduct continuous and widespread monitoring of key infrastructure will also yield large cost savings for infrastructure owners and operators. This will improve the competitiveness of UK industry owing to reduced disruption to and lower prices for utilities such as water and energy. Our collaboration with the EPSRC and TSB funded CSIC will also be key to exposing our research to these important sectors of the economy.

4. The wider society: The ability to conduct ubiquitous monitoring of critical infrastructure and pollution in cities will also yield significant benefits for society, e.g. lower utility prices and improved health and well-being.

In fact, the ability to carry out perpetual or nearly perpetual sensing/monitoring also translates into immediate benefits in various other domains, which include intelligent transport and healthcare.

A key objective of the research work is also to showcase a world first demonstration of the new wireless sensor network (WSN) technology not only in the state-of-the-art equipped laboratories at UCL and Cambridge University but also in key system deployments made available by CSIC. This will significantly raise the profile of the UK's ICT research community acting as a reference framework for the design of energy neutral WSN applications.